Centre for Population Change (Transition funding)

Building on the achievements and key findings from the past eight years of CPC, the scientific programme during the transition funding period consists of a set of projects that consolidate and extend that research, providing an opportunity to follow-up on new avenues of enquiry suggested by our prior work and to response to advances in the field generated by CPC and elsewhere. The scientific agenda also lays the foundation for an anticipated bid for full Centre funding i.e. for CPC-III, retaining key research staff and, importantly the Administrative and KE Hub. The innovative research within CPC-II has, and will continue to, generate exciting and novel findings. Maximising the impact of these, both within the scientific community and wider economic and societal impact will therefore be a core activity during transition.

Our research will continue to be organised around the five thematic areas of:
1. Fertility and family change
2. Increasing longevity and the changing life course
3. New mobilities and migration
4. Understanding intergenerational relations & exchange
5. Integrated demographic estimation and forecasting

These thematic areas explicitly recognise the dynamic interaction of the individual components of population change both with each other and with economic and social processes. The first three themes reflect the three main components of population change: fertility, mortality and migration.
Understanding how trends such as the ageing of the population, changes in family formation and dissolution and increased mobility (spatial, economic and social) are both shaped by and in turn shape international relations and flows of support is essential for assessing the role of the family beyond the household and for debates around intergenerational solidarity and justice. Finally, one of the most notable successes of CPC has been in the area of innovative methods and modelling, and we will continue to work at the cutting edge of developments in demographic modelling, collaborating closely with ONS and other national statistical agencies.

CPC will continue its contribution to three areas identified by the ESRC as of key importance: the design of academic research with a consideration for its policy implications and a high impact on the wellbeing of persons in society; the incorporation of a significant capacity-building element in the research programme with the training of emerging social scientists in the multi-disciplinary area of population change; and the exploitation of existing and newly-available sources of quantitative data, some of which are core ESRC investments. Continued engagement with our partners ONS and NRS and other users will ensure our research remains timely and relevant.

Potential impact
All CPC's research activities aim to have both academic and societal impact, with our results being used by policy makers and practitioners. The beneficiaries of CPC research are numerous, with CPC research having direct and indirect benefits for the whole of society. With this in mind, we have identified the following key beneficiaries:

The research community - this includes the disciplines of demography, economics, geography, gerontology, sociology, social policy and social statistics, and extends to inter-disciplinary and international comparative research. We maintain a strong presence in the research community through participating in conferences, workshops etc. to disseminate and receive research, build networks and utilise opportunities to progress research and contribute to future agenda setting. Over the past decade CPC has established itself as the 'go-to' place for research on UK demography and is a partner of choice for international collaborative bids; going forward, we aim to maintain and extend this reputation.

ONS and NRS - partnering with these national bodies ensures CPC's agenda is both informed by and informs the user community.

The ESRC - CPC research benefits the ESRC by supporting its agenda of independent, high quality research which has an impact on business, the public sector and the third sector. CPC research and its dissemination also raises the profile of ESRC as a funding body.

Other Government departments - through dialogue with Chief Scientific Advisors, tailored briefing papers, tailored seminars/ sessions to other senior level staff, the provision of evidence to Select Committees as well as more general dissemination workshops, CPC aims for its research to continue to be relevant and highly beneficial to a range of Government departments, including DWP, BEIS, DCLG, DE, DoH and DfID.

Local authorities - CPC research benefits LAs in providing research findings on migration patterns, employment, fertility trends and the needs of an ageing population, supporting local planning and forecasting service needs and requirements. CPC have recently collaborated with the GLA and LGA.

Third sector organisations - CPC expects to continue its collaborative work with organisations such as JRF, Nuffield Foundation, Age UK, ILC UK, the Resolution Foundation and Population Europe. Working in collaboration strengthens the impact of the research and resulting messages for getting it into the relevant consciousness.

Professional associations - CPC collaborates with and benefits relevant professional associations by supplying research findings and participating in events to further discussion through their forums of debate: conferences, technical meetings, networking events, policy statements, and magazines or journals.

Members of the public - a key goal of CPC is to improve public understanding of population change and to improve 'demographic literacy'; this is especially relevant in a post Brexit UK. This is supported both directly through members of the public gaining an interest in population change through public engagement events. Working with schools, CPC aims to inspire a new generation of researchers, bringing the issues surrounding population change to the attention to the next generation of voters. CPC also expects its research to indirectly benefit the general public though policy changes that have come about through CPC's engagement with the various users mentioned above.

Media - CPC is now a regular port of call for journalists looking for evidence on population change; our research is beneficial to the media by providing robust scientific evidence to substantiate many topical news stories. Over the past year members of CPC have been interviewed on BBC World Service, Radio 4, News at 10, Newsnight, Channel 4 News and have been quoted in the broadsheets and publications such as the Economist.